Feasibility and potential synergies of incorporating WaveNET wave energy devices into offshore aquaculture sites

Feasibility and potential synergies of incorporating WaveNET wave energy devices into offshore aquaculture sites
This project aims to identify the the power requirements of offshore aquaculture sites, identify the wave energy converter sizes required from the WaveNET modular devices being developed by AlbaTERN to meet these requirements, provide the necessary technical inputs to allow the physical and electrical incorporation of wave energy devices into an offshore aquaculture site, alongside other elements such as power storage and backup power to deal with wave resource variability.
The regulatory and environmental impacts will also be investigated, along with the commercial case for deploying such devices, and how the finacial risks should be divided between site operators and device developers, with a consideration of the risks associated with such deployments and how appropriate mitigation can be developed to control these risks.